Learning Weakly Structured Representations for Text-to-Text Generation

Text-to-text generation refers to a class of problems that involve transforming one piece of text to another, such as paraphrase generation, summarisation and automatic translation. Deep learning approaches to text-to-text generation first map a natural language utterance to some learned representation, perform some processing within this representation space, before mapping the modified representation back to natural language. Currently, such models use an unstructured sequence of dense vector embeddings that is fully learned from data as the representation. This data-driven approach has proven successful and requires little guidance from a model designer, but the learned representations are unlikely to be interpretable and do not exploit known properties of the task under consideration (e.g., for paraphrase generation, the meaning and form of an input sentence should be treated separately). In this thesis, we hypothesise that choosing a representation structure that is well suited to a task is beneficial for performance on that task. This \textit{weak structure} should capture the aspects of the tasks that are known, but be sufficiently flexible that the unknown aspects may be learned. Further, we hypothesise that distant supervision techniques can be used to assign meaning to a structured representation. We focus on two tasks to gather support for these hypotheses: paraphrase generation, where a model must generate an output sentence with the same meaning but different surface form to a given input sentence; and opinion summarisation, which involves generating a textual summary that aggregates popular opinions from customer reviews about hotels or other products.
We begin by proposing a model for paraphrase generation that represents the meaning and surface form of an input separately. We show that this choice of representation structure enables us to generate high quality paraphrases by keeping the semantic representation constant and varying the syntactic representation, supporting our first hypothesis. We use a denoising objective based on distant supervision to induce the separation between representations, supporting our second hypothesis. Then, we introduce Hierarchical Residual Quantisation (HRQ-VAE), a method for learning hierarchical discrete representations of input data that extends Vector Quantisation (VQ), and show that it learns more informative representations than VQ. We apply HRQ-VAE to opinion summarisation, representing sentences from customer reviews as paths through a learned hierarchy. We show that we can generate informative summaries of these reviews that are attributable and scale to large numbers of reviews, by identifying which paths in the hierarchy are frequently attested across each set of reviews. We use distant supervision based on entailment relations to induce a semantic structure to the learned hierarchy and show that the hierarchy directly enables the scalability and attributability of our model, acting as further support for our hypotheses. We then combine the hierarchical representations of HRQ-VAE with the separated encoding spaces for paraphrase generation, showing that the more richly structured choice of representation leads to improved quality of generated paraphrases. Finally, we combine the scalability and attributability of hierarchical representations with the fluency and coherence of Large Language Models, and use an encoder based on HRQ-VAE to build a hierarchical index over review sentences that may then be used to retrieve clusters of sentences containing popular opinions. Overall, our experiments act as support in favour of our hypotheses that weakly structured representations are beneficial for text-to-text generation, and that distant supervision may be used to assign meaning to the structures.